Using artificial intelligence (AI) to improve accuracy of energy performance certificates (EPCs) in predicting operational efficiency and emissions in

Using artificial intelligence (AI) to improve accuracy of energy performance certificates (EPCs) in predicting operational efficiency and emissions in UK buildings.
In the first year of the Integrated PhD, student will attend an induction and introductory training programme followed by taught modules.